Cows, Cannabinoids and Terpenes.

Screening cannabinoids and hemp-derived products for anti-inflammatory effects in dairy cows. Mainly focusing on inflammatory conditions such as mastitis and endo-metritis. Hopefully with the aim of novel treatments steering away from excessive reliance and overuse of anti-biotics.